University of Northumbria at Newcastle and Art Health Solutions Limited

To develop a system to measure and support employee health and wellbeing, incorporating automated data analysis and full remote functionality, providing validated insights for employer decisions in new and traditional work environments, including post Covid-19.